University of Exeter and Health and Care Innovations Limited 21_22 R2

To develop and embed new behavioural science capabilities, to enable them to enhance their leading CONNECTPlus healthcare app with innovative capabilities to support patient outcomes and better healthcare delivery.